Reinforcement learning based management and control of paediatric intensive care ventilation

The management of invasive mechanical ventilation constitutes a major part of the care of patients admitted to intensive care units. Both prolonged dependence on mechanical ventilation and premature extubation are associated with increased risk of complications and higher hospital costs, but clinical opinion on the best protocol for weaning patients off of a ventilator varies. This work aims to develop a decision support tool that uses available patient information to predict time-to-extubation readiness and to recommend a personalized regime of sedation dosage to influence weaning and control the ventilator support. To start this development process we will use off-policy reinforcement learning algorithms (e.g. Komorowski et Faisal, 2018; Li et Faisal, 2021) to determine the best action at a given patient state from (potentially sub-optimal) historical PICU data. We will compare outcomes vs predicted outcomes and develop a human-AI interaction interface that suggests and explains treatment recommending weaning protocols with improved outcomes (Interpretable AI), in terms of minimizing rates of reintubation and regulating physiological stability.